Quantifying the relationship between potato crop groundcover and SAR coherence measurements of vegetative cover

Information describing potato crop canopy development is a key measurement for in-season crop management, irrigation scheduling and final yield forecasting. Output from these systems are used to optimise inputs (e.g. water), maximise crop value and provide data to the downstream processing chain. Traditional, manual methods, of collecting groundcover are labour intensive and provide little information about the spatial variability of crop development. Satellite observations can provide insight into spatial variability but can be temporaly limited and often require collection of expensive ground truthuing data. This project aims to combine low-cost ground truthing data, crowd-sourced via a smart phone app, with satellite radar data, that can meet the temporal resolution required for reliable results in potato crop management systems. This will create fit for purpose data which can be used to improve and expand the accuracy and reliability of potato crop management systems.